Universal Bung Protection

I want to be able to utilise the help from an Intellectual Property advisor to support and guide me through the process of protecting my idea/invention. Getting support from InnovateUK will be the icing on the cake to help my business be safe and therefore be productive. Which in turn will enable me to feel confident In marketing my products in the EU.